University of Southampton - Cross-disciplinary research for Environmental Sciences

Taking advantage of this opportunity to cross-fertilise ideas, the programme will provide a range of flexible opportunities and platforms to bring together our researchers (including our Early Career Researchers) from different disciplines to consider the critical environmental challenges of climate change, biodiversity and habitat loss, and pollution as well as threats to our environment, and environmental impacts on our health and way of life.